Sheffield Hallam University and Westfield Health & Wellbeing Limited

To develop a calibrated model to understand the impact of Health and Wellbeing Interventions on the individuals and companies who invest in them.